Establishing an overseas collaboration to explore the use of digital holographic microscopy to study the biomechanics of fibrous substrates

Developing new biomaterials that closely reproduce the complexity of the human body and therefore ensure high functionality remains a big scientific challenge. Many biomaterial design approaches have been followed to reproduce chemically and topographically the extracellular matrix (ECM); however, the biomechanics of these biomaterials is sometimes poorly understood as the characterisation of cell-substrate interactions can be an onerous task. The work Dr. Ortega proposes here aims to secure funding to visit a laboratory in Spain to explore the use of new techniques to understand substrate biomechanics in a more approachable, reproducible and reliable way. Specifically, Dr. Ortega plans to explore the use of digital holographic microscopy (DHM) for characterising fibrous substrate biomechanics. The proposal involves the PI visiting a recognised European Centre (Universidad Miguel Hernandez de Elche, UMH) to develop an international collaboration with this university and work together in a project grant proposal for Horizon Europe. Dr. Ortega will visit Prof. Antonio Fimia Gil which is a world-recognised expert in Optics specifically in DHM.